University of Sheffield and Dynex Semiconductor Limited

To develop a general and extensible software platform to simulate the operation of a wide range electrical machine topologies and power converters to enable rule based selection of power devices for specific electric vehicle applications.